AI-driven personalization engine for real-time website customization in BFSI

This project aims to improve customer engagement in the banking, financial services, and insurance (BFSI) sectors through real-time, AI-driven website personalization. As digital experiences grow in importance, this solution will deliver tailored content to each visitor while meeting compliance requirements.

Objectives:

Develop an AI engine that personalizes content for each visitor in real-time, within a regulatory-compliant framework.
Design an interface that allows marketing teams to manage personalization without technical expertise.

Innovation:
Unlike traditional systems that rely on broad customer segments, this solution provides individual-level, compliant personalization, making advanced digital engagement more accessible for BFSI institutions.